SSA Regulation of microglial activity to promote central nervous system homeostasis and limit harmful neuroinflammation

Adequate microglial activity is necessary to support a healthy central nervous system (CNS) environment. As the immune competent cells of the CNS it is also important to ensure microglial responses to potential stressors are controlled to avoid potentially harmful neuroinflammation. This project will explore mechanisms that regulate microglial homeostatic and neuroinflammatory activity with a focus on TREM2.